Blood Brain Barrier Dysfunction in Glioma and Epileptogenesis (BRIDGE)

Context

Gliomas are the most common and deadliest primary brain tumours in children and adults. Most people with a glioma also suffer from epilepsy, that can be difficult to treat. Epilepsy affects around 1 in 100 people and is the most frequent serious neurological condition, associated with risk of injuries and accidents, increased mortality, as well as cognitive difficulties and mood problems.

Gliomas and epilepsy share disease pathways, and inflammatory pathways in the brain play an important role in both conditions. Moreover, electrical activity in epileptic networks causing seizures may help the tumour to grow faster and invade brain areas, even if they are distant from the tumour.

In this study, we plan to use recently-developed brain imaging techniques to identify leaking of the blood brain barrier, which is a marker for inflammation in the brain. A leaky blood brain barrier has been seen in both, epilepsy and brain tumours. This will help us shed light on how inflammation in the brain may lead to both tumour growth and epilepsy.

Challenges

We will explore:

Whether blood brain barrier leakage may explain why most people with a primary brain tumour also suffer from epilepsy.
Whether blood brain barrier leakage leads to epilepsy by changing the structure and connectivity of the brain.
Whether the amount of blood brain barrier leakage on the scan indicates the subtype and severity grade of the tumour and could be used as diagnostic and prognostic tools for brain tumours.
Whether there are different patterns of changes in brain structure and connectivity on MRI, that can indicate different ways how the tumour progresses throughout the brain.

Aims and objectives

To answer these questions, we will study people with glioma and tumour-related epilepsy, as well as people who do not have epilepsy or glioma as a control group.

First, we will compare people with glioma and controls to characterize the amount of inflammation in the brain in those with glioma. We will then compare people with glioma with and without epilepsy, to see how different the amount of inflammation is in those with epilepsy. We will use a new brain imaging technique, which measures leaking across the blood brain barrier. We will also use imaging techniques that measure changes in brain structure and connectivity, and investigate how inflammation in the brain may lead to changes in brain structure and connectivity.

We will also compare findings from this new imaging technique to findings from clinical MRI with contrast dye to determine if the new imaging technique is perhaps better at picking up subtle leaking of the blood brain barrier.

Lastly, in a large dataset of glioma MRI scans, we will use an Artificial Intelligence tool to identify patterns of brain structure changes over time in people with gliomas.

Potential benefits

Current treatment in glioma and associated epilepsy only aims at reducing the tumour mass and relieving symptoms, but there is still no cure available. With this project we hope to measure how inflammation is related to tumour progression and epilepsy. We aim to use these imaging markers in the future to study the benefit of new medications, and as clinical tools in people who cannot have contrast dye, i.e. during pregnancy. Ultimately, this research could lead to the development of new treatments, aiming at preventing tumour growth and associated epilepsy.